The University of Manchester and Beever and Struthers KTP 22_23 R4

To develop, embed and exploit advanced smart data driven technologies to deliver digital transformation within the audit function significantly increasing quality, productivity and capacity to deliver additional insight and value to clients.